Epigenetics: To understand how epigenetic states change over the life-course and explore interventions that safeguard chromatin states.

Technical abstract
In our third major aim, we look at how epigenetic information changes over the life-course and affects how tissues can regenerate. We shall use the information we have obtained in the first two aims. For example, we shall take forward knowledge about balancing cellular metabolites we have learnt in yeast and cultured mammalian cells to see how it can improve how whole animals (mice) age and respond to nutritional challenges. And we shall test how epigenetic systems set up early in development influence the regeneration of stem cells, for example using "organoids" that mimic the development and regeneration of a complex tissue like the intestine.